Beyond the lexicon: Expressing coordination and contrast in British Sign Language

The expressions 'Anna is a linguist' and 'Susie is a doctor' can be put together with simple connectives such as 'and' (if both statements are true), or 'or' (if one of them is). Interestingly, there is no simple connective, in English or in any other natural language, that can be used if the speaker takes both statements to be false-- 'Neither is Anna a linguist nor is Susie is a doctor' works, but goes beyond a simple, single word like 'and' or 'or'. Why is that? Recent work answers this question by appealing to optimal trade-off models, where the vocabulary of a language is the result of a careful balance between the communicative benefit of having words that express highly specific concepts and the cognitive overload that an entire lexicon like that entails. Sign languages, where more than one piece of information can be conveyed simultaneously, pose a challenge for these models--for example, connectives involve both manual (hands) and non-manual articulators (movement of facial elements, head, torso). The goal of this project is to investigate how meaning from manual and non-manual articulators, that is, information that comes from various sources, in British Sign Language may be incorporated into computations of cognitive complexity.